Liberalism and Empire in the work of W.E.H. Lecky

W.E.H. Lecky (1838-1903) was the most significant Irish historian of the nineteenth century, whose influence as an
intellectual in Britain and Ireland was considerable. He is, however, a neglected figure in the intellectual history of
Europe. It is the contention of this study that the wealth and relevance of Lecky's oeuvre may be evinced through a
reading of his work in which two overarching themes are prioritised: liberalism and empire. Following the model of
analysis prescribed by the 'Cambridge School' of intellectual history, this study will endeavour to illustrate the
significance of Lecky's contribution to several debates integral to nineteenth-century liberalism by foregrounding his
thought in its original intellectual context and measuring his arguments against those advanced by his contemporaries in
Britain, Ireland and Europe. This will reveal Lecky as an original thinker, one steeped in the European enlightenment
tradition that was his inheritance, and a figure that ought to feature prominently in the canons of liberalism,
historiography, and Irish thought. Moreover, taking inspiration from recent scholarship that has emphasised the link
between nineteenth-century liberalism and imperialism, this study will also seek to demonstrate Lecky's participation in
discourses of empire. This will contribute to a bourgeoning discourse on the role played by intellectuals in disseminating
and justifying empire, and highlight the role of Irish intellectuals in this discourse.